Robot Learning and Control for Manipulation and Self-organization of Complex Systems

This project aims to create algorithms for solving the reinforcement learning problem while embracing the demands of the big world.